Estimating suicide misclassification in other external causes of death in the Baltic states

The Baltic states as suicide risk areas
According to the World Health Organization (2021), suicide was in 2019 the fourth leading cause of death
among men aged 15 to 29 and the third among women (same ages). Understanding the changes and
characteristics of suicide at different scales facilitates the development of an effective prevention
strategy. Indeed, suicide is one of the leading causes that can be prevented by improving access to
mental health care. Yet, there is a need to strengthen the data and develop targeted prevention
interventions.
The former Soviet countries, specifically the three Baltic states, have been identified as hotspots of
suicide mortality. In Lithuania, male suicide rates have been globally the highest since decades, in 2018
standardized suicide rates were 44.4 per 100,000 men. In Latvia it was 30.9, and in Estonia 27.2.
Overall, more men die by suicide. This gender pattern has overshadowed the study of suicide among
females, whose rates were 8.3 per 100,000 women in Lithuania, 5.8 in Estonia, and 3.4 in Latvia.
14 / 20
Poor focus on female
Since the opening of data on external cause mortality within the Soviet republics in 1988, many studies
have focused on analysing the rates and reliability of suicide in the Baltic states. Mortality from external
and alcohol-related causes increased drastically in the years following independence until the new
millennium. The 2004 EU integration brought back favourable trends in both life expectancy and suicide
mortality. However, although all-cause mortality has decreased since 2008, progress in reducing suicides
has lagged behind.
Studies on suicide in post-Soviet states have focused on the prevalence and determinants of a male
population more vulnerable to social changes. Moreover, psychosocial stress and problematic alcohol
consumption in response to the political and social climate appear to have had a more pronounced
impact on the mental health of males. The determinants of male suicide have been well documented
because of their unfavourable position. Nevertheless, the study and understanding of female
determinants of suicide in the region are poorly developed.
Event of undetermined intent
Suicide is one of the most underestimated causes of death, with many potential suicides classified as
deaths of undetermined intent (impossible to ascertain whether the death was a homicide, suicide, or
accident). The significant increase in such deaths in the period directly following the dissolution of the
Soviet Union has been discussed. Despite this, those deaths do not appear to be substituting for a
specific category, and the study of methods to reclassify such deaths has not enjoyed the same revival in
research as suicide did in the mid-2000s. There are only a few studies of mortality from external causes
among females in the Baltics, even though others have analysed misclassification of male suicide. Yet,
understanding female patterns of suicide is crucial, as they most regularly favour non-violent methods,
and benefit more from mental health prevention strategies.
The COVID-19 crisis has led to an increased interest in mental health. The establishment of a baseline is
essential to understand the outcomes of the health crisis on external causes. To develop prevention
programs, it is necessary to understand the gender and spatial specificities of suicide. Despite the
relevance of examining the territorialisation of external causes, indeterminate mortality and suicide
misclassification is a relatively untouched area of study.